Processes for Offgrid Design innovation (POD)- BuffaloGrid Limited

*Challenges - 1.2bn offgrid people lack access to electricity. BuffaloGrid (BG) has developed a solar powered Hub providing PAYG offgrid mobile phone charging and wireless internet. BG has identified an opportunity to provide additional services facilitated by the electricity BG Hubs provide, but is restricted by limited resources, time and budget. *Project objectives - The POD project will allow early stage design using the double-diamond design process with support from immersive design subcontractor Special Projects. This will develop market needs understanding, develop a concept portfolio and allow strategic assessment, to develop compelling services that align with BG's strategic aims. *Project impact - POD will allow a different business and design approach, improved innovation process, increased understanding and focus on user/ stakeholder needs to increase service adoption. *Innovation - A more effective and efficient innovation culture within BG by considering a broad range of potential solutions through fast simulation, testing and supporting “good failures”. Special Projects will guide BG in new innovation approaches incl cohabitation to define opportunities, develop and test potential solutions.